Hawick Textiles and Fashion Incubator

Hawick Textile and Fashion incubator is an innovative project designed to furnish the next generation of designers and makers with the skills, equipment and space to develop their practice in the Scottish Borders. Housed in a former textile mill in Hawick, participants will have access to a specialist print room complete with 25 meter long print table, sewing and knitting machines, pattern cutting tables, studios and showroom as well as a purpose built website that will promote and sell their product globally.